FAB - Targeting cell senescence to treat chronic wounds

This project aims to develop a novel approach to healing chronic wounds, a major societal health concern in the elderly and in diabetics. For most healthy people, a cut or scrape heals rapidly on its own, but in diabetics and the elderly wounds can fail to heal, remaining open, needing treatment and causing suffering for months. Five Alarm Bio (FAB) is developing drugs that help the body defend against the chemical damage of aging, damage that is one of the reasons that chronic wounds fail to heal. This project will aim to prove the concept that FAB can use those drugs as a treatment for chronic wounds. FAB will test these new drugs for their ability to keep skin cells healthy for longer, and for their ability to help those cells close up artificial 'wounds' in cell culture in the lab. Success in the project will allow FAB to take the best drugs forward, ultimately to testing them on real patients.